Development of a Farmer Decision Support App

Technical abstract
To ensure farm-level impact and benefits to smallholder farmers, the project will develop a DST in the form of an intuitive, easy to use App. The target end-users will be extension workers and NGOs, enabling them to provide farmers accurate, timely advice regarding soil health. It is envisaged that tech-savvy farmers with smartphones may also find the App. useful, though these are still in the minority among smallholder farmers. The App. will be based on the Fertilizer Optimization Tools developed by OFRA, which help farmers calculate optimal fertiliser mixes to maximise profit and currently available as a series of MS-Excel workbooks. We will develop them into an Android App. that works offline in remote field locations, as well as a web-based version. In the time frame of this GCRF proposal, the scope of the work will be to produce a prototype App., and perform basic testing with a restricted user group. We will also evaluate implementation options with Agrimetrics and their new FarmAssist® App.